Reducing osteoporosis treatment backlog with IBEX Trueview fracture risk prediction software tool on standard plain radiographs

Trueview is an advanced software product that enables bone health diagnoses to be made using standard X-ray scans, rather than the specialised DXA scans currently required.

The technology has been shown to provide accurate diagnosis of osteoporosis on forearm X-rays and this project will further develop the technology to allow it to be used on a wider range of body parts that can be assessed to provide a bone health diagnosis including ankle, pelvis, femur and humerus.

The project will assess the performance of these developments in a human clinical study at the University of Exeter, with the final outputs supporting regulatory certification and ongoing commercialisation and adoption activities.

A successful project will facilitate roll-out and adoption of a product that will have a significant impact on osteoporosis treatment waiting times and will reduce the numbers of fragility fractures incurred, along with their associated health and social care costs.